Relational and XML Data Exchange: Semantics, Consistency, and Query Answering

Data exchange is one of the oldest data management problems. It arisesevery time two or more legacy databases need to exchangeinformation while their schemas cannot be changed. The main technicalchallenges are in building target database instances that correctlyrepresent information from the source data, and in evaluating querieson such databases in a semantically correct manner.The foundational aspects of data exchange had not been studied untilvery recently. Over the past few years, commercial products have appearedwhich help one manage e-business applications that communicate data yetremain autonomous. Such systems, however, use ad hoc query answeringtechniques, which motivates much of research on foundations of dataexchange. The goal of this project is to contribute towards thedevelopment of solid foundations for data exchange, concentrating onsuch critical issues as managing inherent incompleteness ofinformation in data exchange, using it in query answering, andextending techniques from relational databases to the exchange of datarepresented as XML documents.